The Politicised Sound and the Nation's Fury: How the Fidesz Government of Hungary has Expropriated the Music Industry

ims and Research Questions
This project investigates the impact of political interference and control on the contemporary music industry in
Hungary under the Fidesz administration. The industry and the government have intertwined because, as Michael
Ignatieff puts it, 'the regime is violently anti-Communist in its rhetoric, but in its practice it reproduces features of the
ancien régime.'1 Because the intertwining of public and private enterprise and media has been an indicator of the
party's ever-gaining autocratic position itself, this dissertation engages with the following questions:
- In what ways has the Orbán regime impacted on the production, performance and reception of popular
music?
- To what extent has the music industry's accommodation with Orbán's regime compromised their professional
activity in unforeseen and undesirable ways?
- How has music been used to manipulate public opinion?
- What does the situation in Hungary tell us more broadly about the use and abuse of music in an era of
populist and post-truth politics?
This academic investigation has the potential to start a wider conversation that is much needed, for it is evident that
in our current era of mis- and disinformation and political uncertainty, academic reviews on contemporary history
are becoming more crucial than ever.